A Different Approach to Smart Meter Data Insight against Energy Theft

Energy theft is a major problem and contributes an unwelcome addition to everyone’s energy bill. Using consumption data alongside logging information on meter behaviour from smart meters in near real-time analysis will enable us to identify possible cases of theft more accurately. It may also identify conditions for meter failure previously not considered. Project DIET, led by British Gas, and supported by University of Oxford, G4S and EDMI, will investigate the topic based on a large portfolio of smart meters data. The project intends to develop new methods to derive useful insights by combining techniques from the Cyber Security Research Centre at University of Oxford and in-field know-how from British Gas with view to gaining intelligence from the meters alone without any customer details for reasons of privacy.
The project will run between 1st December 2015 and 31st December 2017.